Digital Twins for Microscope Specimens

Unlocking advancements in batteries, solar cells, pharmaceuticals, and medical devices needs microscopic precision. However, different microscopes present images differently, making collaborative research difficult. Its like comparing the picture from a night-view security camera with one from a smartphone - sometimes you can't even identify objects that appear in both, because they look so different.

Our project pioneers a transformative solution, a **"GPS map" for microscopes**. This innovation ensures that a feature seen in one microscope aligns seamlessly with its representation in another, fostering cross-disciplinary collaboration. This immediately benefits our company because we sell technology for treating surfaces, and not knowing exactly where you are looking through the microscope has been a major obstacle to us expanding. More widely though, the UK is primed to spearhead these breakthroughs because UK reseachers at universities, pharmaceutical and industrial companies are already heavily invested in exactly the types of equipment that our innovation will leverage for better results in product development. Collaborating with esteemed partners from Newton (Durham University) and the National Physical Laboratory (NPL), we aim to democratise these technologies across a spectrum of industries. Our focus is on making these machines accessible to a broader range of sectors, thus amplifying their impact.

Encouraged by early promising results, our project leverages the expertise and cutting-edge equipment of our partners to validate and showcase the method's effectiveness comprehensively. This verification process ensures the reliability of our approach, providing a significant boost to industries at the forefront of renewable energy, including batteries, solar panels, and catalysts for green hydrogen production. Simultaneously, it elevates value addition in traditional sectors where the UK already holds a robust presence, such as pharmaceuticals and engineered coatings.

By facilitating consistency and comparability in microscopic imaging, our project not only addresses a critical need for researchers but also positions the UK as a pioneer in advancing microscopy applications. The project outcome extends across industries, promising enhanced productivity, innovation, andsustainability. Microscopy is a $7.2 billion dollar market, with sales driven by innovation of exactly this kind. But to gain access to it there is an urgent need to verify and demonstrate the accuracy of our approach, including issues of repeatability and traceability to international standards of dimensional metrology.This project brings together the UK leaders in these fields, with tools and reference materials belonging to key UK scientific laboratories to demonstrate this to the international community and unlock access to this enormous market.